Professional Learning in Uncertainty

Large scale accidents, such as the Chernobyl disaster (1986), have demonstrated how important it is to learn from the past so we can prevent future disasters. Energy companies invest large amounts of time and resources into investigating incidents and using insights to make their work safer. During my PhD I explored the systems at three energy companies that supported learning after an incident using a combination of surveys and interviews. The data allowed me to map out how information on incidents flowed, identify what good learning looked like, discover unique beneficial practices at each company, and deduce some sector-wide barriers to learning.

Learning is particularly vital to the energy sector at this current time as companies are making massive investments in new energy technologies as they transition to a greener cleaner future. The rapid shift requires agile methods, such as learning from incidents, to support workers in developing the skills needed to thrive in their new work. However, my PhD showed that there are structural and communication barriers that hinder learning from the past. The first activity of my fellowship will therefore be to collaborate with industrial parters to create a tool that will help managers and supervisors facilitate effective discussions with their teams about incidents. In a test and learn approach, the tool will be piloted and then improved at three energy companies. Presentations about tools for learning from incidents will also be made to healthcare practitioners to understand if the work could be useful in other contexts and examine the potential for cross-sectoral learning.

Second, to develop a funding application for an ESRC Research Grant, I will also use the fellowship to develop the networks, experiences, and theoretical knowledge that will be needed to address one of the biggest issues identified during my PhD: how energy professionals learn during times of uncertainty. To learn more about theories of uncertainty and how they impact professional learning, I will engage with the Challenging Radical Uncertainty in Science, Society and the Environment (CRUISSE) network. The CRUISSE network is a group of experienced academics and leaders in a variety of sectors and industries who are experts on making decisions in times of uncertainty. My involvement with CRUISSE will include shadowing senior academics as they meet with industry leaders, contributing to an application for a national research institute, and a research visit to UCL's Centre for the Study of Decision-Making Uncertainty.

A further strand to preparing for a successful grant application will be learning more about technology that could help improve communication on incidents. Researchers at The Open University have recently created several technological tools that allow the opinions and experiences of many people to be collected and used for better decision making. This could be used by energy companies to better judge why an incident happened and what actions should be taken. I have also been invited to the Finnish Institute for Educational Research for a research visit to learn more about their work on both professional learning and educational technology. Part of this grant preparation will include continuing to work with energy companies by presenting my PhD findings to different companies and gathering their feedback on the value of the proposed solutions. All energy companies will have the opportunity to become partners on the grant application, enabling them to trial proposed solutions and have a voice in the direction of the project if funded.

Finally, I will develop my methodological expertise on research in organisational settings via formal and informal training. With the guidance of my mentor Professor Fenton O'Creevy, this will also allow me to revisit the data set from my PhD from an uncertainty perspective, resulting in an academic journal article.